Development of a precision, micro dosing system to facilitate dispensing and mixing of multiple liquid components

We believe that there is a need for a piece of equipment for use in the production of different products at a micro dosing level. By utilising the latest pump technologies, as well as proprietary control software, we have created a concept for a system that can be cost effectively used in the manufacture of any batch size of product, using a "mix on demand" principle.

Instead of bulk mixing then filling, our concept in this project is a system that can take individual raw ingredients, dispense and mix them accurately while monitoring the process and using our own proprietary software that is designed for this purpose and offers additional capabilities to the overall system.

We believe that there are many benefits to this solution, namely, cost savings based on minimal installation requirements, cost savings from the reduction in fixed hardware to distribute ingredient withing a production environment and the potential to rapidly change the batch volumes of products manufactured and switch from product to product.